Combined Steam and Radial Turbine Expander for Waste Heat Recovery (COSTART)

This project investigates the technical feasibility of creating a combined steam and radial turbine expander and integrated electric machine to enable step-change emissions reductions and efficiency improvements from waste heat recovery systems. The consortium will carry out conceptual design work, manufacture a prototype and carry out some limited bench testing of the turbine and e-machine in order to assess its technical feasibility, and make recommendations for future development as well as an assessment of commercial feasibility.